EV Battery Recycling Plant

LTS Transport Solutions is exploring the potential of opening a brand-new electric battery recycling plant in the United Kingdom. The proposed project would see a brand-new factory delivered to contribute to the UK's plans for vehicle electrification, by providing critical infrastructure which would close the cycle, ensuring that vehicles at the end of life have a facility whereby the battery can be disposed of in an environmentally friendly and safe way. Our feasibility study will allow us to conduct a full comprehensive business case, which will include considering environmental, socio-economic, business viability, stakeholders, and a range of other factors, which will allow us to proceed with the plant, with the aim of opening in 2024\.